Nanosensor enabled analytics and predictive maintenance of heat exchangers?

Heat exchangers (HEX)s are vital in several key industrial markets, including oil and gas, pulp and paper, petrochemicals, biofuels, and chemicals. However, fouling, corrosion and leakages from poorly monitored and maintained HEXs are currently extremely costly, given the resulting unplanned downtime, parts failure, reduced energy efficiency and increased GHG emissions.

Today many plants have insufficient instrumentation to enable monitoring, with operators unable or unwilling to install older HEXs with instrumentation due to downtime requirements or the absence of necessary ports for instrumentation probes. Where instrumentation already exists, monitoring solutions are rudimentary and unable to deliver meaningful insights to improve performance.

To date, Feelit has successfully developed and field-tested its nanotechnology sensors which enable monitoring of equipment without invasive instrumentation. While Feelit provides the monitoring data, Feelit's customers have shown a desire to get more out of their data and utilise analytics to optimise their maintenance schedules.

Hexxcell was originally founded as a spin-out of Imperial College London, acquiring technology developed in a £2M EPSRC research project on HEX fouling. They later developed the first hybrid-AI model for predictive maintenance of HEXs, which is now deployed to customers worldwide. The software continues to be developed, but it still requires sufficient instrumentation for accurate deployment.

Therefore, there is both a clear demand and opportunity for a holistic solution that can be installed non-intrusively with zero downtime to monitor HEXs and recommend optimised maintenance actions. Hexxcell and Feelit are well-placed to address this challenge together and aim to do so through the development of a joint product.